Conversion of Sport Supplement Manufacturing Facility to incorporate Manufacturing of Health Supplements

Pro-Form Nutrition is a Small Manufacturing Business that has been in operation since 2016 manufacturing Sports Supplements.

Prior to Covid-19 our manufacturing facility was solely manufacturing Sports Supplements but due to the closure of gyms, shops and the government restrictions our plant has now stopped production. We see this as a time to utilise our knowledge, expertise and facility in order to assist with the on going crisis.

Our project is to adapt and add to our current production line to facilitate the manufacture of health supplements that will be beneficial to all adults. We have stock of materials and packaging that can be repurposed. We have access to raw materials through our exisiting supply chain and a distribution network is already in place ensuring we have a quick route to market.